Molecular and Structural characterisation of rare GPCR genetic variants in patients with impaired haemostasis

Blood clotting requires recruitment of platelets (specialised blood cells) to the site of injury as one of the first (of many) events that prevents bleeding. Platelet G-protein-coupled receptors (GPCRs) are critical regulators of platelet function where these receptors can be blocked for therapeutic intervention to treat and prevent abnormal blood clotting which can be associated with atherosclerosis and stroke. Platelet function disorders can cause a range of bleeding symptoms and often associated with heterozygous mutations in GPCR platelet genes/proteins. Through the Genotyping and Phenotyping of Platelets (GAPP) study patients have been recruited with abnormal bleeding and platelet dysfunction. Patients will be investigated through platelet phenotyping in combination with whole exome sequencing and targeted gene sequencing to identify mutations in GPCRs. To understand the molecular consequences of these mutations on G-protein coupled receptor-mediated signalling in this cohort of patients, genetic, structural and pharmacological approaches will be applied which may allow tailoring of drug therapies in such patients.